University of the West of Scotland and Lochlie Construction Limited

To upskill and empower management by embedding strategy development, strategic planning, organisational development and change management expertise; enhancing strategic agility and improving productivity.